University of Wolverhampton And Advanced Chemical Etching Limited

To develop a process for the controlled etching of aluminium specifically for the development of heat exchangers for aerospace and implement production scale manufacture.